A novel automated machine learning platform for predictive yield optimisation and real time tracking and tracing.

Manufacturing AutoML is an AI-based platform for optimising chemical manufacturing processes. This is achieved using advanced technologies for automated predictive yield optimisation and real-time tracking and tracing.

Uniquely, Manufacturing AutoML will make these advanced tools accessible to non-technical users through our proprietary no-code interface. For the first time, chemists will be able to directly operate and interact with this advanced technology, without needing expertise in machine learning.